Extended Life and Innovative Recycling of Carbon Waste for Friction Applications

The aim of this project is the: development of a process for the efficient re-use of polymer-based carbon fibre composite waste for the manufacture of ceramic composites for high temperature, extended life aircraft and automotive and industrial friction applications, based on both designed-for-purpose and recycled raw materials to provide rotors that will last the life of a car, extend the use of industrial brakes and clutches and, for aircraft, increase by 50-100% the landings per overhaul; development of friction materials for pads based on carbon composite waste; optimisation of friction couples for different friction applications in (a) the transport sector, being developed for automotiove and aerospace applications (and also applicable to heavy goods vehicles and rail) and (b) the industrial sector.